Ice-worthy Transonic Compressor Blade Design

This research project investigates the critical issue of ice formation in aircraft engine compressors, where the aerodynamic requirements for thin blades increase their susceptibility to ice impact damage. As chunks of ice break off and strike compressor blades, they can cause severe damage, a risk that is heightened in next-generation, high-efficiency engines due to increased ice ingestion. To advance the design of safer and more efficient engines, this project systematically examines the trade-off between aerodynamic performance and ice resilience in blade design. The work will build upon recent improvements in transonic compressor understanding which enable an iterative redesign process to change blade geometry while maintaining the target operating point. Using this approach, a detailed map of the relationship between aerodynamic performance and ice-worthiness can be created and the change in flow physics that result will be studied. This approach incorporates steady and unsteady computational fluid dynamics (CFD) to evaluate aerodynamic characteristics alongside structural and impact simulations to assess ice impact resistance. These findings will be validated by experimental tests in the Whittle Laboratory's transonic compressor facility, ultimately equipping designers with crucial insights for developing aero engines that balance performance with durability.